Early Cancer Diagnosis in Primary Care - Lung Cancer & Prostate Cancer

We will be using a digital health platform to help early identification of patients with lung and prostate cancer. The digital health product will be reviewing medical notes to identify patients who have an increased risk of these types of cancers, including age, lifestyle choices, family history and symptoms.

* When diagnosed at its earliest stage, almost 9 in 10 (88%) people with lung cancer will survive their disease for one year or more, compared with around 1 in 5 (19%) people when the disease is diagnosed at the latest stage.
* When diagnosed at its earliest stage, almost 6 in 10 (57%) people with lung cancer will survive their disease for five years or more, compared with almost 5 in 100 (3%) people when the disease is diagnosed at the latest stage.

* When diagnosed at its earliest stage, all (100%) people with prostate cancer will survive their disease for one year or more, compared with almost 9 in 10 (88%) people when the disease is diagnosed at the latest stage.
* When diagnosed at its earliest stage, all (100%) people with prostate cancer will survive their disease for five years or more, compared with around 1 in 2 (49%) people when the disease is diagnosed at the latest stage.

This data will then be presented to a clinician for them to make a decision on whether further investigations are required.

We aim to increase the detection of these cancers at an early stage, thereby improving the outcome and life expectancy for patients.

If this project is successful, we can use the same principle in detecting other cancers at an early stage.